Manchester Metropolitan University and Greater Manchester Combined Authority KTP 24_25 R4

To develop an organisational cultural and process change capability that will enable the effective development, implementation, and evaluation of an enhanced child focused justice approach across the GMCA and its partner organisations.